Tapuh Stories: Paloma Smock & Roberta Slacks

This project was used to support the release of Tapuh Clothing's A/W 2023 collection. The new collection was focused around our loyal customer base and their needs. We wanted to take the time to get to know some of our customers and see how we could design clothes to assist them with their everyday tasks. Over a two month period we designed two new pieces to be worn together as the ultimate run around uniform. We gave these garments to a small group of our customer base to test wear and through interviews and spending time with them we learnt about the important role clothing played in their daily life. Tapuh Clothing is built around the concept of slow-fashion, where all our garments are made in-house, in small batches, on a pre-order basis. This concept was inspired by our desire to promote a conscious consumption attitude towards buying clothing. The fashion industry is one of the biggest polluters of our planet and we want to rebel against that by making clothes that have longevity, are timeless and transcend current fashion trends. Whether you're a working parent, a barista, a gardener, an artist our clothes are made to help you feel elegant and comfortable. This project is a love letter to the community that built us up.